manufacturing processes for simple plastic displays

In this feasibility project we will test materials and processes to enable low cost manufacture of simple plastic displays. If we are successful then it will open up new market opportunities, including high visisbility products such as signage and workwwear